Practical Numerical Optimisation of Additively Manufactured Single Material Metamaterials

The foundation of this study came from a pair of simple observations:
Computational approaches have found many ways to design mechanical metamaterials, but there is a significant deficit of studies that manage to address practical problems in design and manufacturability.
The speed of optimisation is almost universally ignored in favour of an in-depth exploration of the potential design space.
The literature is bursting with countless metamaterial concepts. Many papers have already implemented ML and AI into the design of metamaterials with some going so far as to use these approaches to consider practical design implementation. Despite this, rarely is consideration of manufacturing methods given beyond the very fundamental ideas of AM, with no concern for diversity of approaches within the field. Concern is often retroactive, and this has severely limited the field, with many designs created which while promising on a computer would be impractical when manufacturing is attempted.
Speed of optimisation is vital to strain-based design. The inability to carry out local lattice tuning has been observed to severely limit the implementation of complex graded structures which have the potential to revolutionise the way AM is used. Prior experience has shown that with practical consideration of the mathematical approach taken to design a unit cell, it is possible to create cells with a good chance of working when printed which have relatively low computational cost to optimise effectively. Combining this with higher speed optimisation made possible by implementation of ML to abridge sections of the cell design process, it will be increasingly possible to design structures with locally optimised lattice structures.
Subsequently, a tool has been proposed that can numerically carry out optimisation based on a pre-identified library of performance, and allow engineers to carry out strain based design efficiently and easily. This tool would enable designers to quickly design metamaterial unit cells, which make their application to infill of bulk spaces practical and by extension open graded structures to designers. This is critical because creating graded structures means AM can be applied to material problems as well as manufacturing ones, and would open opportunities for novel mechanical materials. The real world impact would first be felt with better ergonomic and impact absorbing medical and sporting equipment which makes use of zone specific reinforcing, synclastic bending and impact resistance as well as increased ability to design for a user. from there, the applications are numerous.